Avian immunology and genetics

Technical abstract
This core project will underpin the externally funded projects in the group via the project-specific objectives listed below. 1 To understand fundamental aspects of avian immunology and genetics via enabling studies on: 1.1 Characterising novel avian cytokines and chemokines and elucidating their biological roles; 1.2 Defining the biology of specialised avian immune cells; 1.4 Tools, reagents and assays ; 1.5 Comparing the repertoire of immune function genes in the chicken and zebrafinch. 2.1 Maintaining genetically-defined inbred lines of chickens at IAH; 2.2 Fine-mapping the location of the Sal1 locus, which determines a substantial component of resistance to systemic Salmonella infection; 2.3 Identification of genetic variation in innate immune response genes associated with resistance to bacterial and viral infections.